A unique cutting-edge Atomic Force Microscopy platform to converge frontier biosciences with engineering, environmental and physical sciences

We request funds to purchase a UK-unique Atomic Force Microscopy (AFM) technology platform to enhance the bioscience research in multi-disciplinary research programmes across life, health, physical and environmental sciences. The platform provides holistic characterisation with direct correlation, for the first time in the UK, of AFM with high-resolution fluorescence optical microscopy, Raman spectral chemical analysis and nano-injection/manipulation over length scales from single biomolecules to tissue, all in biologically relevant environments.

Specifically, we will procure a Raman-ready NanoWIzard V microscope with Leica DMi8 fluorescence microscope, Cellhesion head unit, Biomaterials Workstation, FluidFM and Tip Aligned Optics (TAO) coupled to a dedicated inVia Raman spectrometer, which will enable cutting-edge new bioscience for more than 20 research groups who lead over £35M of current funded projects.

This will integrate capabilities for: Correlative AFM with fluorescence to study live engineered tissues with potential to develop new technologies for artificial musculoskeletal grafts; Total range of material stiffness characterisation in applications from unfolding sequences of individual synthetic biomolecules to cellulose-based spacers for future battery technologies and fundamental immune cell research; Hollow cantilever injection to insert materials in very localised (sub-micrometre) areas of samples, for example introducing bacteria to a localised position in dental treatment technologies and nucleic acid nanoplexes to targeted regions of plant cells and tissues; Correlative AFM and Raman spectroscopy enabling simultaneous detailed nanometre mapping with chemical composition analysis of samples such as in stem-cell scaffolds and artificially engineered protocell technologies; A Biomaterials workstation and environmental control cells ensure that experiments can be conducted in all necessary media, from ambient with controlled humidity for the investigation of aerosol droplets to harsh, extreme pH buffers.

This unique combination of capabilities in a single AFM technology platform will establish a leading UK capability in AFM characterisation and enable multiple time-intensive AFM experiments to be conducted in tandem to reduce bottlenecks in a wide range of research projects across Biotechnology and Biological Sciences. The breadth of the science enabled will cover everything from the visualisation of peptide sheet growth, imaging communication networks across synthetic protocells, watching the in-situ formation of next-generation nanomaterials for spray-on crop protection, to the measurement of electrostatics in bee antennae and real-time imaging of immune cells adapting their own molecular composition.